MesonEx at CLAS12

The PhD project will exploit the CLAS12 experiment at Jefferson national laboratory in the USA. The student will lead the analysis of a key reaction channel (KK meson photoproduction from proton targets) in the MEsonEx experiment, which is a UK led proposal exploiting the UK investment in CLAS12, the forward tagger apparatus. The data will give new sensitivities to undiscovered mesons in the strange quark sector, including hybrid mesons which give new insights into how the strong force provides the mass of the visible universe. The data will push forward our understanding of matter in the universe as well as providing insights about how matter behaves in extreme conditions - such as neutron stars or immediately after the big bang.